Vehicle Concept Design Market Research by Romax Technology Ltd

Romax
is developing a virtual engineering tool for the rapid concept design of hybrid electric
vehicle drivetrains, and this proposal targets the above market to pursue the following
objectives: i) to investigate the market; ii) to quantify and qualify the need; iii) to draw the
roadmap; and iv) to collect user response for a virtual engineering tool that Romax is
developing for the rapid concept design of hybrid electric vehicle drivetrains. To achieve this
aim we will need to carry out detailed and thorough market analysis, as our product is new
and innovative so existing data are lacking.The proposed market research will focus on two
important characteristics of our concept design tool: integration of vehicle subsystems and
early concept development.